Measuring Dark Energy from Euclid without Systematic Effects

Euclid is an ESA/NASA mission that will launch in 2023. It will survey 3/4 of the extragalactic sky, back in time over 10 billion years, resulting in a Petabyte scale data set of Billions of galaxies. Euclid is designed and built around a technique called weak lensing - that is the distorting, gravitational lensing effect caused by dark matter on the images of every galaxy. In MSSL we lead the weak lensing analysis in Euclid, and built the Euclid VIS Instrument (the largest full-image camera ever launched for astronomy). This PhD project is to work on and lead part of the weak lensing analysis for Euclid; a unique and historically important opportunity to be at the heart of a new and transformative mission that will change our view of Universe. Specifically, the work will be to develop and integrate new insights on how we account for any residual systematic effects in the data, which is a subtle yet critically important issue, into the cosmological parameter analysis pipelines, and then to use these pipelines to explore deviations from Einstein's general relativity in cosmological scales.